Cranfield University and Renishaw plc

To bring in house, design authority for certain key semiconductor components that are currently procured as sub-optimal off-the-shelf products and to contract bespoke UK-fabrication to enable enhancement of the precision of metrology equipment and expansion of product ranges.